The University of Warwick and Carwood Motors Units Limited

To develop a novel process to effectively remanufacture piezoelectric diesel injectors, and use this to manufacture prototype test equipment to scale up this process.